Light Responsive Pickering Emulsions

Area: Complex Fluids and Rheology

Project Description:
This research will set out to develop novel light responsive Pickering emulsions for use in biomimetic applications and actuator technologies. The project will explore a range of Pickering emulsion particle types, configured with a range of surface modifications. Potential surface modifications may include the use of azobenze, stilbene or spyropyran groups. Samples will be assessed for their morphological changes in response to light of different wavelengths. Characterisation will be conducted on the samples using a range of techniques including dynamic light scattering, SEM, TEM and SANS. The project will focus on an understanding of the morphological changes that occur under light irradiation and an iterative approach taken to improve stability, response time and to maximise the advantageous mechanical properties of such materials. An effort will be made to produce non-toxic, environmentally responsible materials using scalable synthesis methods in order to target this research to industrial applications.